NanoTherm: Sustainable Heat Insulation Enhancement with Advanced Biowool Nanofibres

Heat shielding in applications where space and weight is critical, has always been a tough engineering challenge. It is one of the few design commonalities between rocket engines, combustion engines and electric vehicles. Today, this need is a crucial as ever with delicate electronics often located near high temperature components.

Our project, "NanoTherm" represents a significant advancement in the development of thermal management solutions. Rooted in precision, adaptability, and innovation, we aim to deliver heat shielding products that enhance efficiency, sustainability, and safety across industries.

At the heart of our innovation lies a patented manufacturing method to create innovative nanofibres that facilitates control over our proprietary material's fabrication. Through an energy efficient process called Electrospinning, our 'Biowool' material is transformed into nanofibres, 500x smaller than a human hair. This method enables us to tailor the material to various forms, ranging from a cotton wool-like consistency, perfect for intricate applications, to a robust, solid-state ideal for heavier-duty requirements. Our material offers superior thermal insulation compared to market leaders while reducing weight and thickness. This balance between effectiveness and size makes it ideal for applications requiring top-tier thermal performance without space or weight compromises.

Over the course of this project, we will scale up production for both forms, in addition to manufacturing thin sheets for large-scale applications. Once produced at scale, we will conduct pilot tests in motorsports and electric vehicle (EV) battery insulation with testing partners.

While our initial applications lie within EVs and motorsports, our long-term vision includes diverse sectors such as aerospace, construction, and energy storage. Rooted in innovation and precision, our project signifies a step forward in thermal management technology. By combining cutting-edge solutions with adaptability, our aim is to enhance thermal management efficiency across industries, contributing to a more sustainable future. This is a true platform technology with the capacity to improve the sustainability of many aspects of daily life where temperature control is critical. From improving the efficiency of homes to enhancing the safety of aerospace; we are committed to ensuring the full potential of our technology is realised and available to anyone who will benefit from our innovative material.

In conclusion, this project represents a step forward in thermal management, addressing the critical need for sustainable solutions. Our vision extends beyond our initial applications, seeking to address thermal challenges effectively and contribute to a more sustainable future.